Bayesian Data Assimilation in Very High-Dimensions

With the vast improvements in quantity and quality of data collection over the past decade, statistical science has become a focal point of innovation in so many areas of society. With these developments in data availability, statistical challenges in higher dimensions have become ever more prominent. I therefore propose a project in line with Dr Singh's studentship researching how to build dynamical models with the aim of simulating these models forward and assessing the reliability of the forward projections.